Beta Testing CareTech.AI

"In the Industrial Strategy, the Government identified the care needs of our ageing society as a key concern. Technology enabled care (TEC), which uses technology, such as software tools and sensor based monitoring, to augment care has the potential to help meet these needs. TEC solutions are cheap and used by a growing number of care providers but there is a problem that limits their impact; TEC systems produce vast quantities of data and require time and expertise to use that care providers do not have.

Augmented Insights, a spin-out from the University of Warwick, will address this problem. Our product, CareTech.AI will use machine learning (another focus of the Industrial Strategy) to reduce the time and expertise needed to use TEC systems, improve the way they process data and enable TEC to truly impact society for the better.

We imagine Alice (86), who lives alone. Her daughter, Kate, worries about Alice's health. Alice receives daily care visits, paid for by her local council. She would like to reduce these but everyone else disagrees. Alice has recently had a TEC monitoring system installed so Kate can make sure Alice is OK. Alice's carers could use the system too but they don't because they lack the time and expertise required.

Now, imagine that the monitoring system used CareTech.AI. Using machine learning, CareTech.AI learns Alice's normal patterns of behaviour; that she always gets up at 07:00 and makes a cup of tea, for example. These patterns, rather than raw data, can be used by the care provider to tailor Alice's care and support Alice's independence by reducing the care visits she receives. If Alice gets sick and her behaviour changes CareTech.AI can alert Alice's carers who can schedule additional visits to meet Alice's needs.

CareTech.AI creates value for everyone:

* Alice is more independent
* Kate has more peace of mind
* Alice's care provider have improved their productivity
* Alice's care costs less for the council

Improving care for Alice and others like her is the motivation behind the development of CareTech.AI. During this project, we will run a 12 month test programme with three TEC system providers that we identified through our ICURe journey, and the care providers that use their systems, to ensure we deliver the right insight in the right way to care providers. We will also expand our team to address our skills gaps, de-risk Augmented Insights and secure further investment."